Spacecraft charging of CubeSats in LEO and the impact of space weather events

The project is mainly focused on a spacecraft charging study of spacecraft in general and spacecraft in the CubeSat form factor in LEO in particular. The project will develop a model to enable estimations of spacecraft potential and then use the data from the INMS instrument on the CIRCE mission to verify the model. The project would also involve hands on work with the INMS, involvement with all aspects of INMS ground segment and in-flight operations, data analysis of in-fight data and impact of space weather events.